Development of Ultrafast Gold-Standard Pen-side Diagnostic for Pathogen and Antimicrobial Resistance Identification in Bovine Mastitis using plasmonic PCR

Bovine mastitis is a significant financial burden, substantially impacting milk production and the global dairy sector. The prevalent diagnostic techniques for mastitis are not only time-intensive but also lack the capability to ascertain antimicrobial resistance (AMR). Existing pen-side tests, while convenient, suffer from limitations in sensitivity and specificity. Enter plasmonic PCR: this innovative approach promises rapid and highly accurate detection of pathogens and their AMR profiles.

The economic implications of mastitis are staggering. Globally, the disease accounts for losses exceeding $32 billion annually. In the UK, the figure is about £170 million per year, while India grapples with annual losses of approximately 70 billion INR (around $800 million). The disease's primary consequences include diminished milk yields and the necessity for culling affected cows.

Plasmonic PCR is a game-changer in this landscape. Its key advantage lies in its ability to directly detect pathogens in unprocessed samples, bypassing the need for sample preprocessing. Crucially, it can also identify AMR genes, facilitating more precise treatment strategies. The research roadmap involves a laboratory validation phase, where plasmonic PCR will be compared against standard commercial PCR methods. Following this, a portable prototype of the plasmonic PCR system will be developed, with its efficacy being tested under varying temperature conditions. The final phase involves clinical validation, where the system's applicability for point-of-care testing will be evaluated, particularly focusing on its sensitivity and specificity in real-world scenarios.

The successful implementation of plasmonic PCR stands to revolutionize mastitis management. It promises expedited and more targeted treatment approaches, leading to a reduction in antibiotic misuse and enhancing overall animal welfare. This innovation is poised to significantly mitigate the economic impact of mastitis by reducing production losses, veterinary expenses, and the usage of ineffective antimicrobial treatments.